ReFlex

"The energy system in Orkney is subject to specific constraints, and its independent location means it is the ideal location to demonstrate the capabilities of a self-contained smart energy network, and the potential impact it can deliver.

Orkney is a representation of energy supply problems which energy networks find difficult to solve using traditional technology. Specifically; Orkney produces 130% of the electricity it needs through existing installed renewable generation, yet 63% of Orkneys residents live in fuel poverty.

Project **ReFLEX** will install **FLEX**ible technologies to address the restrictions which cause this imbalance and demonstrate a **Re**sponsive Virtual Energy System which links these networks together. Thus, allowing production to be maximised, efficiencies to be recovered, and new business models to be proven, meaning energy can be supplied at minimum cost to the consumer and generating knowledge which will allow us to replicate activity and impact across the UK and internationally.

The project will last for 36 months and include the installation and operation of multiple technologies including:

\*Vehicle to grid charging infrastructure

\*Building management systems

\*Virtual power plant systems

\*Integrated Grid-smart community-led transport system and infrastructure

\*Smart Heating Controllers

A Virtual Energy System will combine the above infrastructure to demonstrate the capabilities of a smart energy system.